Designing a healthy weight management service in North East London

North East London is home to a vibrant, highly diverse, and complex population, encompassing wide-ranging cultural backgrounds, health needs, and socioeconomic circumstances. Many residents face significant barriers to managing their weight, which can impact their overall health and wellbeing, often contributing to other long-term conditions and progression into tertiary prevention, such as dialysis. Current services can sometimes be difficult to access or may not meet everyone's needs. To address this, NHS North East London is running a 3-month project to design new and improved community-based services to better support people in managing their weight effectively and improving their long-term health.

This initiative is all about listening to local people, communities and working together. We will be collaborating with residents, patients who have used weight management services, local communities and Voluntary, Community and Social Enterprises (VCSEs) in addition to a wide range of healthcare professionals -- including GPs, pharmacists, hospital specialists, and council public health teams. The aim is to co-design a service that truly meets the diverse needs of our communities and reduces barriers to accessing services which offers a range of support options tailored to individuals. This includes looking at how lifestyle advice, support from community providers, digital tools, and, where appropriate, medical treatments can all work together as part of a supportive and joined-up local service. By designing services in this way, we believe we can better support people to achieve and maintain a healthier weight, helping to prevent or manage serious long-term conditions and enabling residents to live longer, healthier lives with more years spent in good health

The project will explore innovative ways to deliver these services right in the community, making them convenient and responsive. We want to ensure that everyone, especially those from areas with the greatest health needs, has fair access to high-quality support. Investing in effective, community-based weight management support is an investment in the long-term health of our communities, with the potential to reduce future healthcare costs and help people live healthier, fuller lives.

By the end of the three months, we will have a detailed plan for what these new community healthy weight services could look like, how they would work, and the benefits they could bring. This plan will help NHS North East London make informed decisions to develop and hopefully launch these improved services in the future, dedicated to serving our community more effectively.